Addressing COVID-19 Surge and professional staff shortages in NHS Mental Health Services

We are looking at the steps required to build a hardware and software based service to record and summarise mental health therapy sessions. It's important for a number of reasons

* Mental Health trust CEOs expect COVID-19 to induce a significant surge in demand but services have been running close to 100% capacity during the lockdown due to the adoption of telehealth but there's no surplus capacity
* Current vacancy rates for medial personnel in the NHS mental trusts runs at 12.4%, double that for the rest of the NHS exacerbating the situation
* Less than 2m of the 12m a year in the UK with a diagnosable mental health condition get professional help which translates to a estimated cost to the UK of £100Bn (Chief medical officer NHS 2014)

Therapists currently spend 1½ -2 hours a day writing up their notes. Automating the generation of a summary immediately at the end of a session could save an hour a day. The therapist just needs to add their therapeutic notes to the automated summary rather than recall the full session.

The time saved could allow therapists to offer at least 1 extra session a day which would be a 20% boost in productivity for the NHS. Other benefits are the notes would be more consistent across sessions as unlike therapists, computers are more consistent than humans at boring tasks. They're not subject to the problems of poor human recall, cognitive bias and noise in human decision making. Our technology addresses the problems of privacy and confidentiality by giving control to the people in the room and not some remote cloud based solution with vulnerabilities to hackers. One of the more exciting possibilities is there may be therapeutic effects but that needs to be explored in a subsequent project.

This project is about extending the technology we have already developed and finding partners in the therapist community to collaborate with to test our assumptions and produce an experimental prototype and a project plan that could provide the basis for a custom designed device to provide a platform for mental health therapists and patients. That would offer the potential to revolutionise training, mental health practice and eventually to revolutionise mental heath care the world over.